Additional Funds Cardiff PATT Linked Grant

In summary, we request an additional £4035.32 from STFC above the current linked grant which is currently 82% spent. This amounts to a final request of £24K from PATT for this period, which is commensurate with other research active departments in the UK and with the recent increased activity enabled by SCUBA-2 on the JCMT.